Real-time quality analysis of graphene produced from cracking methane (ReTAG)

_Levidian extracts carbon from the world's gas supplies to create hydrogen and graphene._ _Using our patented decarbonisation device -- LOOP - we create carbon negative products capable of driving sustainable economies. Levidian's mission will change the way things are done by applying the materials of the future to the greatest challenge of today - the fight against climate change. Our vision is a decarbonised world: powered by hydrogen and built on graphene._

_Our current challenge is that it is not possible to analyse graphene flakes as they are produced in our reactors nor measure yields in real-time. Samples of graphene are laboriously tested in separate quality control labs, making the process slow as well as costly. It is also impossible to achieve bulk analysis of the graphene powder. Multiple samples must be analysed to determine the range of flake sizes present, and overall quality of the graphene produced._

_The deployment of a network of LOOP devices at partner and client sites around the globe introduces further complications since graphene batches produced at these locations will be a considerable distance away from appropriate QC testing facilities, introducing significant delays to material analysis and validation of product quality._

_Development and implementation of a rapid, in-line characterisation technique would be a valuable tool to accelerate graphene production scale-up and deliver consistent high-quality material to customers, with confidence and reliability. This solution is especially important now, as Levidian deploys its first fully autonomous, mobile graphene production system. Full automation and continuous quality control are essential in this case, as the entire process will be controlled remotely at a great distance from our QC labs._